Soundscapes of domesticity: music and lived experiences in non-elite English homes, 1780–1870

This project will explore the significance of music to lived experiences in non-elite English homes from the late-eighteenth to the mid-nineteenth century. Focusing on examples of different types of home from working-class cottages to petit-bourgeois households, lodging houses and institutional homes, it aims to provide understanding of the role played by music in relation to three key areas of domestic experience: (i) how it was entwined with embodied domestic practices and how it shaped expressive responses, emotional capacities and movement within the home; (ii) how it enabled and sustained familial relationships and other domestic social interactions; and (iii) how it connected homes to the places around them, and the commercial, social, cultural and political networks of the wider world.

A wide range of sources have been identified to support the research including: the ‘material culture’ related to domestic music making (collected music books, printed manuscripts, instruments) housed in several metropolitan and regional collections (see the Cecilia database); inventories; domestic guidance and advice manuals; newspapers and periodicals; business records relating to the suppliers of manuscripts and instruments; diaries and personal papers; literary and artistic representations of music in the home; records of residential institutions; and court records (e.g. the Old Bailey Online).

Alongside a PhD thesis presenting original new research on a neglected area of historical and musicological investigation, the findings of the project will contribute to the Museum of the Home’s redisplay of its eighteenth and nineteenth-century period rooms. The production of musical soundtracks for museum visitors and the organisation of a ‘Festival-Symposium’ on ‘Music in the Home’, with contributions from researchers, curators and musicians, will be additional outputs.